Artificial Intelligence Augmentation of the Paper ECG

Electrocardiograms (ECGs) are a non-invasive and widely available investigative modality which provide clinicians with information about the heart's electrical activity. There have been recent advances in using artificial intelligence to automatically diagnose a range of pathologies from ECG data. However, ECGs are typically printed as paper documents using thermal printers. Most AI-ECG methods rely on digitised signal data as input, which is generally not readily available. This project will develop new approaches to applying machine learning methods to paper ECG data. Another branch of investigation could be applying machine learning methods to other forms of cardiac recordings, such as electroanatomic mapping data.